A CCP on Wave/Structure Interaction: CCP-WSI

The proposal is to establish a new Collaborative Computational Project (CCP) serving the UK re-search community in the area of wave structure interactions (WSI). The new CCP-WSI will bring together computational scientists, Computational Fluid Dynamics (CFD) specialists and experimentalists to develop a UK national numerical wave tank (NWT) facility fully complementary to existing and future UK experimental laboratory facilities for marine, coastal offshore engineering and thus support leading-edge research in an area of high national importance. Substantial progress has been made on a number of past and current EPSRC project grants held by the lead partners in this CCP bid to develop and test the primary elements of a numerical wave tank and to carry out cutting edge wave impact experiments alongside new opensource CFD code development. We believe it is timely to focus the activities of the community on the development of opensource NWT code held within a central code repository (CCPForge). The code will be professionally software engineered and maintainable, tested and validated against measurement data provided by the partner experimentalists, whilst remaining sufficient flexibility to meet the requirements of all members of the WSI community. This model for sharing developments collaboratively within a consortium of partners within a central code repository that is sustainably managed for the future has been developed by the lead partners in related EPSRC funded research projects. The proposed CCP-WSI would extend the framework and methodology for sharing and future proofing EPSRC funded code developments in wave structure interaction to the wider community. This is proposed through a programme of community events and activities which are designed to foster the links between experimentalists and those performing computations, between industry users, academics and the interested public.

Potential impact
Direct beneficiaries of the NWT and flow solver developments will be companies in the offshore and renewables industries that design fixed and floating structures for survivability in a wide range of wave conditions including extreme waves, including industrial partners in funded CFD projects aligned with the current proposal, and more widely. The CCP-WSI community has a large number of project partners already signed up to the project and thirty of these partners have provided letters of support. The project partners include: UK and international universities, with academic interest in CFD code development and wave structure interaction experiment; industry partners from the offshore engineering, civil engineering and offshore renewable energy sectors.

The project partners have agreed to take part in the CCP-WSI programme of events. These include a thorough programme of training courses and workshops that will provide participants with effective networking activities to allow development and sharing of ideas and processes for validation by laboratory measurements and other available data. Community participants will also be provided with the skills to develop code within the shared opensource environment; to develop new code sustainably (software engineered and quality assured); to validate and present data to accepted standards; to address new code to problems and applications in wave structure interaction. The CCP-WSI focus group and road mapping exercise will provide a framework for innovation and the development of strategic software for WSI applications. This work will be investigated further through pilot projects and industry secondments, four of the community partners from industry have offered to host researcher secondments for this purpose.

Dissemination of the research findings to potential end-users (the academic and industrial CFD research community; the renewable energy and offshore industry) will be achieved through active participation in the CCP-WSI events and through publication in leading refereed international journals and conference proceedings. These will include journals and conferences specialising in high performance computing as well as mainstream fluid mechanics journals. Dissemination and pro-motion of the CCP-WSI locally to the wider community will be achieved through school workshops and public events. A project web site and Wiki will be set up to facilitate the discussion of topics related to WSI research and to publish reports, open source codes and information on workshop events for further code developments as well as for sharing and dissemination of research outcomes.